AutopleX

Currently the automotive industry is launching semi-autonomous driver assist features where the driver has to be aware of their surroundings to regain control where the car can't cope. Moving towards full autonomy, the vehicle will have to operate without a driver as a backup. Vehicles will have to handle complex situations and any road junction. The vehicle relies on its sensors to operate safely and efficiently. These sensors have limitations when there are obstructions in the way or there are rapid lane change and fast moving traffic where a clear view is not possible for example some lane merges or roundabouts. The AutopleX project includes the technical domains of cybersecurity, cooperative autonomous driving, vehicle-to-anything (V2X) communications, Advanced Driver Assistance Systems (ADAS), and Internet of Things (IoT) to demonstrate enhanced autonomy for complex vehicle manoeuvres at junctions, supporting SAE Level 4+ autonomy.